process streamlining

Software developer required, having comprehensive expertise in VBA, VB.net and/or VSTO to write or assist SGW to create custom Macro's and create custom tools in the MS Word, Excel & PowerPoint environments to assist the company to create high quality reports and deliverables, which is the core area of the outputs and deliverables